Jellyfish Connects People with their Water

The climate crisis and ever expanding population push UK water push demand over the supply edge by 2040 unless we change societal, production and industrial behaviours.

Smart Water Metering, widely acknowledged as a key defender of UK water supply. However, only 3% of UK properties have a Smart Water Meter and national roll-out is the choice of local water companies. New to market Jellyfish sensor is shaking up Smart Water Metering by up-cycling existing assets to reduce landfill and cost. Good news, but adoption is not a slam-dunk as there is no desirable interface for consumers to connect with their water usage.

Jellyfish inventors, B4T, pair up with Fruitful Studios to bottle the human experience and produce a design that will enchant and engage UK consumers to change demand behaviour, eliminate leakage and ultimately secure UK Water supply for decades to come.

UK Government, through regulators, OFWAT, DeFRA, Environmental Agency and National Infrastructure Strategy has set out big themes around Water Supply that reflect big societal themes in United Nations 17 sustainable development goals.